Optimisation of partial biofumigation for the management of potatoe cyst nematodes

Potato cyst nematodes are regarded as the most important pests of UK potato crops. Diminishing chemical control options, such as the recent loss of Vydate (oxamyl), and the lack of commercially resistant varieties for the species Globodera pallida, hasten the need for alternative crop protection strategies.
Biofumigation is a new crop protection method based upon the cultivation of brassica cover crops such as Brassica juncea (Indian mustard), which produce high quantities of glucosinolates (GSLs) in their foliage, stems and roots. When brassica tissue is cut and bruised volatile compounds are produced such as isothiocyanates, which are toxic to pests and pathogens. Partial biofumigation is an effect observed pre-brassica incorporation and is associated with leaching of GSLs and microorganisms that convert GSLs into isothiocyanates. The specific objectives of this project are as follows 1. Develop methodology for identifying and assessing the activity of myrosinase producing microorganisms (MPMs) in soil, 2. Evaluate soil amendments for elevating densities of MPMs within microbial communities (priming partial biofumigation), 3. Conduct glasshouse experiments to compare partial biofumigation from different brassica species, 4. Develop methods for upregulating GSL release from root exudates, 5. Explore techniques for optimising root development for increased GSL release and 6. Evaluate the performance of the optimised partial biofumigation system on PCN suppression under field conditions.